MLC Pro - Next Generation Collaboration Platform

Creative development teams grapple with a plethora of tools to manage projects, often resorting to combinations like Slack and Jira or Discord and Hack N Plan. However, these solutions fall short in encouraging seamless collaboration crucial for creative projects. Enter MLC Pro, bridging the gap by integrating communication and project management into a unified platform. Unlike current tools, MLC Pro prioritises collaboration and communication, recognising the iterative nature of creative work. With insights from our extensive firsthand experience and consultations with industry professionals, MLC Pro is built to empower studio directors, managers and creative teams. Our platform aims to revolutionise project management and collaboration, addressing pain points such as disorganised and untrackable conversations, managers constantly switching between tracking and communication tools and the admin burden on creatives of project management systems. Packed with features like instant chat, feedback tracking, client management and time tracking, MLC Pro is poised to enhance team efficiency, improve client experience, and drive company growth.